DUNE Spokesperson

The Deep Underground Neutrino Experiment (DUNE) is a leading-edge, international experiment for neutrino science and proton decay studies. Discoveries over the past half-century have put neutrinos, the most abundant matter particles in the universe, in the spotlight for further research into several fundamental questions about the nature of matter and the evolution of the universe - questions that DUNE will seek to answer.

DUNE will consist of two neutrino detectors placed in the world's most intense neutrino beam. One detector will record particle interactions near the source of the beam, at the Fermi National Accelerator Laboratory in Batavia, Illinois. A second, much larger, detector will be installed more than a kilometer underground at the Sanford Underground Research Laboratory in Lead, South Dakota - 1,300 kilometers downstream of the source. These detectors will enable scientists to search for new subatomic phenomena and potentially transform our understanding of neutrinos and their role in the universe. The detector also serves as an obervatory for neutrinos from a nearby supernova and it will also be used to search for proton decay.

The DUNE Spokespersons are elected by the entire DUNE Collaboration of more than 1000 scientists and engineers. Their role is to represent and lead the DUNE Collaboration.

Potential impact
Three main areas of potential impact have been identified.
1) Societal impact through participation in this major experiment. The idea of firing neutrinos 1300 km through the Earth's
surface and detecting them in a vast detector has the potential to capture the imagination of the public and STEM students
considering studying physic/mathematics. Through an active programme of public engagement, I will capitalise on this
opportunity.
2) Industrial engagement through a major UK role in the construction of the DUNE Far Detector. We are currently planning
a major UK construction project consisting of several hundred 6 m x 2.3 m APAs for the DUNE
Far Detector. A project of this scale is suitable for industrial production and through the expertise gained here the UK would be well placed for this production.
3) The development of liquid noble gas detectors is an important area in particle physics. The work in this proposal will
place the UK in a stronger position to utilise this technology - possible applications beyond particle physics will be
developed.